Unveiling the Photophysical and Triboelectric Properties of Novel 2D Materials

This project is a fundamental science exploration of novel ways to guide quasiparticles known as excitons emerging in atomically thin (2D) semiconductors and their heterostructures, with the aim to demonstrate the control over fluxes of these hydrogen-like bosonic particles and therefore open a pathway to the study of excitons in controllable potential profiles. These studies are cornerstone to pioneer the on-chip bosonic counterpart of quantum electronics and novel macroscopic quantum states. At the same time the on-chip control of excitons dynamics and flow may offer radically new approaches to interface efficient photon-based signal communication to electron-based signal processing technologies. The main breakthrough sought by this PhD project will be to demonstrate an effective method to generate a controlled pressure able to displace charge neutral excitons in 2D materials

This DTP studentship explores fundamental aspects of the physics of excitons in 2D systems which also underpin the EPSRC New Horizon "tuneable excitonic circuits" awarded to Prof Saverio RUsso (PI).